The Reconstruction of a Polis: An Intellectual History of the Concept of Democracy in Chile (1990-2022)

My research proposes understanding the reconstruction and later development of Chilean democracy after General Augusto Pinochet's dictatorship through the historical study of the concept of democracy as it was used and understood by political elites. In this sense, the research examines the democratic imaginaries that political elites elaborated between 1990-2022. Therefore, using an intellectual history approach, I will study the conceptions of democracy held by the major political parties/coalitions of this period.